3DCloud [3d Dataset in the Cloud]

The 3DCloud project develops secure cloud storage and distribution services for Terabyte 3D image datasets with novel image processing applications including precision alignment of datasets and pattern recognition. Building on innovative research at UCL on ultra-high resolution 2D image recording, alignment and mosaicing, we aim to develop tools that solve specific problems encountered in 3D and 4D datasets in a wide variety of applications including oli & gas exploration and architectural surveying. To prove robustness in dealing with significantly different types of data, we will work with reference customers to solve existing business problems: BG Group for pattern recognition in 3D and 4D seismic datasets, Jones Lang Lasalle Surveyors for aligning and merging overlapping 3D scans of indoor public areas. Subsequently the service will be opened to medical, architectural, particle physics, astronomical , satellite, and forensic 3D image datasets.